High-efficiency Hybrid Solar Cells for Micro-generation

Widespread implementation of photovoltaic electricity to meet changing energy demands requires a step-change in the cost of photovoltaic power. This proposal assembles a consortium of chemists, physicists, materials scientists and electrical engineers from The University of Manchester and Imperial College London to address this need through the development of new low-cost, high-efficiency, demonstration solar cells for micro-generation.We propose new designs for hybrid organic/inorganic devices which integrate flexibility and stability with inexpensive materials and solution based processing. In one design, semiconductor quantum dots (QDs) are used as the light absorber at the interface between a high mobility organic hole transporter and an array of directed metal oxide nano-rods, which act as the electron transporter. Independent optimisation of the optical and electronic properties will lead to design rules for maximising power conversion efficiency. In a second design, hybrid polymer/QD blend solar cells with novel metal oxide electrodes will be optimised. This proposal combines new approaches for ultra high efficiency with ultra low cost in the same device concept for the first time. Our aim is to construct affordable demonstration hybrid solar cells that could be mass-produced with long-term potential to achieve energy conversion efficiency of 10%.